Key policy areas and their impact on the UK

The aim of this fellowship will be to synthesise and develop research on the interactions between the EU and the UK in key socio-economic policies, with a view to informing the debate on the future of the EU-UK links in these areas and more broadly. There have been wide-ranging changes in several important policy areas, many of them consequent on efforts to resolve the crises that have afflicted the euro area particularly but also the EU as a whole. The work proposed will comprise a range of publications aimed at both specialist and more general audiences and the organisation of a number of events.

The proposed publications consist, first, of two academic articles looking at how the UK is likely to be affected by the deepening of economic integration occurring in the Eurozone and also including several other EU countries, but not the UK, highlighting the possible ramifications for UK economic policy-making. Second, there will be a short book with a sharp policy focus, drawing together the substantial amount of recent on EU economic governance changes, such as the recasting of top-down macroeconomic surveillance and the increasing resort to rule-based policy. Much of the relevant material is to be found in short essays, blogs and other sources that are outside the academic mainstream, so that the book would aim to provide an answer to the rhetorical question 'what is the best thing for me to read to obtain an understanding of all this. The third element of publications will be a variety of short publications, some of which will be factual and aimed at providing evidence material useful for understanding the evolving EU-UK links in key economic policy areas, while other pieces will be more polemical.

Two main types of events will be organised. The first is four brainstorming workshops on economic topics central to EU-UK links, building on a format successfully used by the applicant in a recently completed project. In these, policy-relevant research from academics will be presented then discussed by decision-makers and other with a view to identifying message and conclusion that are valuable for public policy and the wider policy debate. The second sort of event would be two more traditional seminars aimed at civil society audiences with presentations by high-calibre speakers.

The applicant will also work closely with the Initiative Director to ensure effective communication and visibility both for the work undertaken in the Fellowship and the Initiative as a whole.

Potential impact
The relationship between the EU and the UK affects a wide range of academic disciplines